Retrofitting space heating systems for historic churches: meeting the needs of conservation, community and environmental sustainability

Heritage buildings, particularly those traditionally seen as connected to a specific use - such as historic churches (>150 years old) - are facing significant challenges in recent years in meeting increasingly demanding "quality of life" standards whilst they are used in broadening and hosting social engagements within the community. To put this in context, the Church of England owns over 15,000 churches. Of these, 78% are listed (45% of the Grade I listed buildings in England), of which over half actively host some form of community activity. The environmental thermal requirements of modern activities in historic churches are often in conflict with the original nature of these buildings, their historic connotation, the building materials, and in meeting user comfort while at the same time presenting and aligning to the concepts of a sustainable society. The demand for solutions becomes even more critical when such buildings are faced with renovating their building services, usually due to a need to either preserve the building or achieve required comfort conditions to continue to sustain its occupation. This research proposal aims to address this challenge by generating new knowledge to enable the evaluation and implementation of space heating technologies in historic churches, thereby increasing the environmental and social sustainability of the building while taking into consideration relevant constraints such as the preservation of the structure and artefacts as well the anticipated community activities. This doctoral project will aim to address the following research questions:
1. What are the desirable thermal and hygrothermal criteria for a historic church to protect its structure, artefacts and finishes, as well as providing thermal comfort to the users? How can we define these criteria?
2. What are the existing and emerging technologies in space heating, and how can they be applied to meet the thermal and hygrothermal criteria in historic churches?
3. What are the constraints in implementing the desirable thermal retrofit?
4. How can we evaluate and optimise design options within the identified constraints?
The research will be developed in close collaboration with the Diocese of Chichester and build on the knowledge base and expertise already exists. Suitable sets of historic churches in south-east England, with their characteristic building features, will be identified and categorised. The research will commence by identifying and establishing desirable seasonal and functional thermal and hygrothermal criteria through literature research, access to the Church resources, contact with experts, and a review of existing case studies. Current and advances in space heating technologies will be critically reviewed in consultation with academics, professionals and experts in the field. Performance of individual or combinations of system configurations in the context of historic churches and their identified features will be evaluated through the use of computer modelling and simulation and, where possible, validation through data gathered from case studies. The key constraints that can prevent the implementation of desirable thermal retrofit will be identified through site visits, interviews, field measurements, existing literature and access to the knowledge base of the Diocese. It is envisaged an optimisation strategy and assessment procedure will be developed enabling the evaluation of the overall sustainability of different solutions. This iterative decision-making process will be tested with at least two case studies - one in the rural community and one in the urban community.

Potential impact
1. Academic beneficiaries: The CDT will develop scientific and engineering excellence in the domain of cultural heritage scientific and engineering research and more fundamentally in the enabling domains of imaging and sensing, visualisation, modelling, computational analysis and digital technology. While the CDT focusses on the complex materials and environments of the arts, heritage and archaeology, it will be broadly influential due to the range of novel methods and approaches to be developed in collaboration with the Diamond Light Source and the National Physical Laboratory. The establishment of a student and alumni-managed 'Heritage Science Research Network', will enable CDT's cross-disciplinarity to bridge EPSRC subject boundaries impacting scholarly research in the arts and humanities and social sciences.
2. Heritage beneficiaries: The CDT will have a transformational effect on public heritage institutions by dovetailing 'Data creation', 'Data to knowledge' and 'Knowledge to enterprise' research strands. The resulting advances in understanding, interpretation, conservation, presentation, management, communication, visualisation of heritage, and improved visitor participation and engagement will lead to significantly improved public service and value creation in this sector. This will sustainably boost the cultural heritage tourism sector which requires significant heritage science capacity to maintain the UK's cultural assets, i.e. museum, library, archive and gallery collections and historic buildings. 15 globally leading heritage Partner institutions (both national and international) will contribute to dissemination through established and new heritage networks e.g. the EU Heritage Portal (http://www.heritageportal.eu/).
3. Industry, particularly three crucial sectors: (i) sensors and instrumentation, which underpin a wide range of industrial activity despite the small size (UK Sales £3Bn), and are a key enabling technology for successful economic growth: 70% of the revenues of FTSE 100 companies (sales of £120Bn) are in sectors that are highly dependent on instrumentation; (ii) creative industries, increasingly vital to the UK with 2M employees in creative jobs and the sector contributing £60Bn a year (7.3%) to the UK economy. Over the past decade, the creative sector has grown at twice the rate of the economy as a whole; (iii) heritage tourism sector contributing £7.4Bn p.a. to the UK economy and supporting 466,000 equivalent jobs. Without the CDT, this crucially important economy sector will experience an unsustainable loss of capacity. The impact will be achieved in collaboration with our Partners: Electronics, Sensors, Photonics KTN, TIGA and Qi3, a technology commercialisation, business development and knowledge transfer company.
4. Public: The intensive public engagement activities are built into CDT including dissemination and engagement events at heritage institutions, popular science conferences and fora, e.g. Cheltenham Science Festival, European Science Open Forum and British Science Festival, as well as events organised by the HEIs' Beacon projects (e.g. UCL Bright Club). Cross-cohort encouragement to engage in these events will realise the substantial potential for the CDT to popularise science and engineering. More widely, visitors and users of heritage will benefit from the development of new and more engaging presentation tools, and pervasive and mobile computing.
5. Policy: SEAHA will engage with policy makers, by contributing evidence to policies and research agendas (the PI is actively involved in the EU JPI Cultural Heritage and Global Change, in which she advised on the development of the EU Cultural Heritage Research Agenda endorsed on 22/03/2013) and develop policy briefings for governmental and parliamentary bodies. The CDT is also a strategically important development of the AHRC/EPSRC Science and Heritage Programme ensuring continued global UK leadership in the SEAHA domain.